Rare Earth Element Mineralisation in Carbonatites of Mozambique

As society moves from fossil fuels to low-carbon energy, demand for the raw materials that are critical for this energy transition is rapidly increasing. Among these, the rare earth elements (REE) are particularly important as they are essential ingredients in high-strength permanent magnets used in wind turbines and most electric vehicles. The largest and highest grade REE deposits are hosted in carbonatites and alkaline rocks. These alkaline-carbonatite complexes are relatively rare, compositionally diverse, and occur as plutonic, sub-volcanic and extrusive rocks. The characteristics needed to form a REE-rich carbonatite are generally recognised to be emplacement at relatively shallow crustal levels, with sufficient melt differentiation to form REE-enriched ferrocarbonatites, followed by some degree of hydrothermal alteration. However, this generalised conceptual model is based upon a relatively small number of well-studied alkaline-carbonatite complexes. This project focusses on the Monte Muambe carbonatite and the surrounding Lupata volcanics, Mozambique, both of which are the southern-most expression of the Chilwa Alkaline Province (a highly prospective area of carbonatites and alkaline igneous rocks in Malawi and Mozambique). Monte Muambe is an exceptionally large carbonatite complex comprising REE-rich and REE-poor carbonatites intruded into Karroo-age sandstones. Preliminary field studies indicate that Monte Muambe occupies a conceptual knowledge gap between shallow-sub volcanic carbonatites, which are more likely to be mineralised in REE, and extrusive rocks. Existing studies on genetically similar complexes have been carried out elsewhere in the Chilwa Alkaline Province to the north, but occur at deeper emplacement depths, while extrusive carbonatites of a similar age occur to the west in Zambia. Despite occupying this interesting knowledge gap, the complex is poorly studied, with work limited to a small number of exploration reports.